Armagh PATT travel grant

Astronomers at Armagh Observatory carry out a diverse range of research, including studies of pulsating stars, accreting binary systems, high and low mass stars. This entails travelling overseas
to use world class telescopes. The aim of this proposal is to ensure funding for travel and subsistence so that astronomers can carry out their observations.